Development of an optimised pancreatic cell tool kit to enable accelerated diabetes drug discovery

Development of an optimised pancreatic cell tool kit to enable accelerated diabetes drug discovery. Diabetes drug discovery is constrained by the lack of availability of human pancreatic islets and their donor-dependent variability. We will develop pancreatic beta cell models for type 2 diabetes research from human induced pluripotent stem cells (hiPSCs), improving their maturity and function. Complementary CRISPR gene-edited disease models will also be generated. 3D cell culture systems will then be developed using automation compatible 96- or
384-multiwell plate formats for high throughput screening and downstream drug evaluation. Market readiness of this platform will be evaluated by an industry beta testers.